Reliability, durability and flow analysis of spill prevention couplings

Smartflow Couplings are a small team of mechanical engineers with experience in industrial coupling design, for oil & gas, chemical sectors in particular. They have been trading a variation of their range of products over the past 3 years and gradually building up to a good level of business. They have invested in product development in these past 3 years and are now ready to launch the remaining products from this range with a further 9 products.

The products are dry break couplings used to prevent spills on industrial sites. Therefore there needs to be a level of trust from the end client, as they are used for health and safety and environmental reasons.

A project collaborating with NEL and NPL will enhance credibility in the marketplace. This project will be able to replicate the tough conditions seen in the industry, and the couplings' performance analysed during elevated parameters in week long tests. NPL will determine the wear characteristics of the critical moving parts within the couplings, helping identify life expectancy and service interval recommendations.